Cool Istanbul": History of Art after Globalism and Istanbul at the Turn of the Century

What to do with the discipline of art history after contemporary art and globalization? The
expansion of contemporary art throughout the globe has put traditional art historical models in
"crisis," and has generated further discussion around the possibility of divorcing history from its
progressive core. However, most of the literature in this field shies away from engaging in
temporalities beyond the Global North in attempting to formulate a way out of this "crisis in
history."